Development and Strategic Application of Metal-catalysed Methods in the Synthesis of Novel Steroidal Natural Products

This programme will establish new and developing techniques and strategies in both organopalladium catalysis and organocobalt chemistry to allow rapid access to polycyclic precursors and final products in both a chemoselective and stereoselective fashion. Asymmetric palladium-based methods will be established with demanding substrate compounds to provide access to valuable polycyclic products. Furthermore, enhancement of embryonic catalytic Pauson-Khand systems, married with odour-free sulfide promotion protocols, will lead to a genuine methodological advancement of significant value within the arena of cobalt-mediated cyclisations. These techniques will be combined in order to access preparatively demanding novel steroidal compounds. This will include natural products from the Agaricus blazei family; based on alternative compounds from the same fungal source, the molecular species targeted within this programme have the potential to display a spectrum of biological activity.